University of Portsmouth Higher Education Corporation and PETA Limited KTP 25_26 R3

To deliver future-focused and learner-centred education informed by industry needs, unlocking the untapped potential and productivity of regional businesses, supporting workforce skills development and contributing to economic growth.